Recyclate content

This project is a critical step for the UK who will launch a plastic packaging tax in April 2022 on all plastic packaging which does not contain at least 30% recycled content. Without this project the government (HMRC) will potentially lose out on large tax revenues from importers of plastic products who will be able to avoid the tax. This will help to ensure the tax is enforceable, ensuring that recycled content is used in plastic packaging and helping the UK deliver on the Clean Growth Strategy and Net Zero ambitions. The project will also help the UK economy recover in a post COVID world. The COVID pandemic has affected the plastic recycling industry in the UK by disrupting their supplies of material, while also closing a number of their sales channels as UK manufacturing shut down. These shut downs have provided an opportunity to change the way the industry works and bounce back in a more sustainable fashion. In order to ensure this bounce back is sustainable, this standard is required to protect the sustainable business philosophy in the UK from fraudulently declared imports from abroad, and avoid UK recyclers missing out on the potentially huge sales increases they could otherwise expect to gain.